Technology and the Labour Process: A post-Braverman perspective on control and worker resistance in the workplace

The proposed research aims to build upon my PhD research in order to investigate further the forms of worker organisation taking place within the industries I researched during my PhD. A particular focus of the research would be to further develop ideas around the two different forms of worker organisation identified within my thesis - that of large, established trade unions affiliated to the Trades Union Congress (TUC), compared to small, independent, grassroots unions. The research would build upon my PhD work to assess the potential for a synthesis of the two approaches, combining the experience, professionalism and resources of large unions with the innovative and radical tactics of grassroots unions, as well as their ability to organise the most precarious workforces and demographics that large unions typically struggle to reach into. The research that would be conducted through the fellowship, would aim to further develop the ideas outlined in my thesis, providing both a theoretical and practical contribution to a strategy to enable major trade unions to adapt to the reality of 21st century capitalism and to incorporate the effective tactics and organisational methods of grassroots trade unions.

The primary method in which the research would be communicated would be through the development of two papers to be published in leading academic journals. The first of these papers would aim to further develop one of the key findings of my PhD research, providing a more detailed theorisation of what has been termed '21st century new unionism' - the organisational methods and organising tactics of grassroots unions. It would then aim to outline ways in which this could be incorporated into the strategy of large (social-democratic) TUC affiliated unions, in order to maximise the effectiveness and reach of these methods. The second paper would explore the differences between unionised and non-unionised workplaces in terms of the level of control that management is able to exert, assessing the relationship between unionisation and managerial control. Taken together, the two papers would provide an empirical justification for the need to improve worker organisation within areas of precarious employment and low-density for trade unions and provide a viable strategy for how this could be achieved.

The fellowship would also allow me to further develop my networks within the trade union movement, in order to build important connections. This would enable me to build trust with key figures within trade unions in order to convince them of the benefits of engaging with the proposals outlined within my research. This would provide me with the means to disseminate my research findings and to be able to effectively contribute to and influence strategy within the trade union movement. It would also allow me, through site visits, to better understand the internal workings of the TUC and the trade union movement, in order for this to be better reflected in my research and publications.

The fellowship would also allow me to build and develop my academic profile, through achieving high-level publications and conference presentations. This would enable me to develop important networks that could lead to impactful collaborative research with academics from other institutions in the future. This would also have the benefit of helping to influence future research and researchers, enabling for the development of wider-reaching research that could influence the strategy of trade unions even